"Modelling collision cascades in nuclear materials"

"This project will employ massive parallel molecular dynamics simulations to study radiation damage in several materials to be used for encapsulation of nuclear waste (waste forms). In the starting phase of the project, we will explore the effects of the shock wave due to highly-energetic recoils. More specifically, we will study and quantify the extent of reversible and irreversible damage due to shock waves. Building on these results, we will develop predictive models of radiation damage in waste forms which include the effects of shock waves."